ANIHWA CALL1:Improved Understanding of Epidemiology of PPR (IUEPPR)

Technical abstract
PPR is an economically important disease, especially affecting the household economy of the poorest people, affecting mainly domestic sheep and goats in Africa, the Middle East and Asia. Its causative agent is a Morbillivirus closely related to rinderpest virus (RPV).
In RPV eradication, wildlife proved to be prime sentinels after the initiation of the continental vaccination programme and the use of a similar strategy for PPRV requires the preliminary identification of wildlife sentinels and of the habitats and season of wildlife-livestock interface. Phylogenetic analysis based on partial N and F genes of circulating PPRV allows for them to be grouped into 4 lineages. However, full genome analysis by new generation sequencing (NGS) may provide more in-depth molecular epidemiological information, and insights into the evolution and spread of PPRV. It has already revealed the increasing prominence of PPRV Asian lineage IV affecting domestic species (including camels) in Africa (Kwiatek, 2011; Khalafalla et al., 2010), and in wildlife in Asia (Abubakar et al., 2011). High mortality observed in these outbreaks suggests a change in PPRV pathogenicity. Diagnostic tools for PPR surveillance exist but they are not able to detect field infection rapidly, precluding rapid control and rapid field tests, such as Lateral Flow Devices and Loop-mediated isothermal amplification (LAMP), need to be developed and validated. Research is urgently needed to clarify the epidemiology of PPR in wildlife species and populations (Munir, 2013), including genomic, virulence and field eco-epidemiological studies, crucial to establish an efficient and effective control strategy for PPRV. Through this project, data will be collected on the epidemiology and risk factors related to PPR infected livestock and wildlife in study locations and from experimental infections. Using these data SEIR and diffusion models and high resolution transmission trees will be developed.

Potential impact
This project aims to a) improve knowledge of PPR epidemiology and virology; b) develop risk models for further local spread from endemic foci and specifically risk of spread of the disease into Europe; c) provide the scientific basis for designing optimal control strategies for PPR; d) develop and validate cost effective rapid diagnostic and surveillance methods. All partners within the consortium have the responsibility to ensure dissemination of project results, knowledge and expertise. Stakeholders within the region will be engaged using established networks of OIE, FAO, and AU-IBAR where relevant. The intellectual property that might be generated in this project includes: a) SEIR and diffusion models and risk analysis of PPRv transmission and emergence at the wildlife livestock interface; b) unique complete genome sequence collection; optimised methods for deep sequencing for PPRv; and established nucleotide substitution rate for PPRv and molecular basis of in vitro attenuation established. A series of local focal workshops will be held in study countries with beneficiaries, key policy makers in livestock wildlife development and animal health system delivery. Predictive mapping will be used to illustrate potential areas of disease introduction and spread within the region. Communication of research methods to academic beneficiaries will occur through grant acknowledged, peer-reviewed accessible publications and the presentation of findings at scientific conferences and seminars. Copyrights, biological resources transferred by Material Transfer Agreement or other, as well as project gained knowledge will be managed and protected according to a Consortium Agreement (CA). This CA will be drafted according with the specific guidelines for the CA of ANIHWA ERANET. In the CA, access rights to results and pre-existing know-how will be defined. Research outputs from the project with potential commercial impact shall be protected by patent or by other means, before publication.